Fungi on the Brain: Interrogating Host-Pathogen Interactions during Fungal Meningitis

Fungi are a major cause of ill-health in humans; hundreds of millions of people suffer from skin and mucosal fungal infections every year, while life-threatening invasive fungal infections cause more deaths around the world than malaria and some types of cancer. These life-threatening invasive fungal infections are a particular cause for concern, because we have limited antifungal drugs to treat them, diagnosis is very difficult and there are no fungal vaccines. Knowledge of how protective immune responses against fungi are controlled can help us to design vaccines and immune-based treatments for these infections. Yet, compared to bacteria and viruses, fungi are poorly studied and only a few research groups in the world have the expertise to understand how the immune system deals with fungi.

Fungal infection of the brain and central nervous system (meningitis) is the most lethal form of invasive fungal disease. The most common fungal brain infection is cryptococcal meningitis, caused by the fungus Cryptococcus neoformans, which mostly affects people with weakened immune systems in low and middle-income countries in sub-Saharan Africa. Cryptococcal meningitis is not easily treated; 4 out of every 5 patients with this disease die from it. New treatment strategies and diagnostics are therefore urgently needed, which in turn could potentially improve the social and economic performance of these low/middle-income countries by improving the population's health.

The goal of my research is to better understand immunity to Cryptococcus specifically in the brain. Each organ has its own specialised immune cells that are involved in surveillance and alarming other cells of the immune system to the presence of an invader. Microglia are the specialised cells of the brain's internal immune system. We've known about them for a long time but they are still mysterious since, until recently, we didn't have the tools needed to understand them. These new tools include animal models that enable us to delete microglia from the brain so we can determine how the absence of microglia affects disease progression and resolution. Using my background in fungal immunology and microglia biology, I have adapted these microglia-depleting mice with animal models of fungal infection to allow me to understand what microglia do when confronted with a fungal invader. Answering this fundamental question will then help us to determine what treatments will work best for fungal CNS infection so we can reduce the impact of this devastating disease on human health.

Technical abstract
Cryptococcus neoformans is a human fungal pathogen that causes >200,000 deaths per year. This pathogen infects most organs, yet predominantly localises to the lungs and central nervous system (CNS). The CNS tropism of this fungus is not well understood, and neither is the host response by CNS-resident microglia. Interactions between macrophages and C. neoformans are highly dynamic; macrophages produce antifungal inflammatory molecules such as nitric oxide (NO), and C. neoformans attempts to counteracts these insults by secreting immune-modulators that reduce NO-dependent fungal killing. Although these seminal studies have provided key insights into how C. neoformans responds to macrophage attack and identified critical host molecules for antifungal defence, most studies did not specifically analyse tissue-resident macrophages. Although related to macrophages, microglia exhibit important ontogenic and functional differences, and we therefore cannot extrapolate lessons from these models to specialised tissue-resident cells. To address this issue, I will use transgenic animals that I have adapted for use with in vivo fungal infection models to carefully analyse microglia interactions with C. neoformans. My preliminary data using these unique models indicate that microglia are detrimental for the control of CNS infection. To gain insights into this phenotype, I will examine how microglia-depletion affects fungal invasion and CNS inflammation in order to interrogate the mechanism of microglia-supported infection (Aims 1, 2) and work to understand how this is reversed by adjunctive IFNg immune-therapy (Aim 3). Collectively, this research will provide a novel in-depth analysis of antifungal responses in the CNS, which is needed to help tackle the global burden of this currently poorly understood disease.

Potential impact
The work in this proposal directly aligns with MRC's strategic aims including;

Strategic Aim One; Research Priority Theme 1: Natural Protection
Revealing the innate immune mechanisms that protect the brain from infection is necessary for the future development of therapies. The research proposed here will significantly advance our understanding of the host-pathogen interface in the context of fungal meningitis, which may in turn help us to understand why some patients are more likely to develop these diseases than others.

Strategic Aim Three; Global Health
This research addresses the problem of cryptococcal meningitis, a disease that impacts heavily on countries with limited resources and kills nearly a quarter of a million people every year, predominantly in sub-Saharan Africa. Therefore, translational work that builds upon this research has the potential to curb the impact of this disease on the social and economic performance of these countries.

Impact of proposed research for beneficiaries of varied backgrounds.
1. Clinical medicine and society:
Cryptococcal meningitis is one of the top causes of infection-related death around the world yet has received little attention and research funding, which reflects the lack of expertise and dedicated laboratories focused on this area. The CDA will help establish this research niche, by providing the funds required to achieve an in-depth knowledge of the pathogenesis of this disease, as well as training opportunities for the next generation of infectious disease immunologists. Therefore, this work addresses a significant clinical problem with research needs that are currently unmet, and thus the impact on patient care is potentially enormous.
2. Academia and industry:
The short-term benefits of this research are largely academic and will be of broad interest to scientists in multiple disciplines, as outlined in the Academic Beneficiaries section. Although a long-term goal, the data and ideas generated from this work will clearly be advantageous for the development of clinical strategies that aim to tackle hard-to-treat brain infections. These aims are aligned with the needs of the industry sector in terms of identifying relevant therapeutic targets and/or diagnostic markers, especially companies with invested interest in developing diagnostics and treatments for invasive fungal diseases (e.g. MiraVista Diagnostics). The University of Birmingham is well placed to support commercialisation of research, with significant expertise available from the Business Engagement (lead: Dr Anne Simper) and Knowledge Transfer (lead: Dr Kate Bishop) teams.
3. General public:
A greater awareness of the impact of fungi on human health in the general population is warranted, so that the public is understanding of why these pathogenic fungi need to be studied and the wealth of information that can be gained by research on fungi more generally. Establishment of a new research group that focuses on fungal diseases will help achieve this and will be greatly aided by my plans for disseminating research findings to the public (see Communications Plan), which can additionally help attract young scientists to the field and enable its expansion.
4. Training and Career Development:
The CDA will provide the funds and accolade I need as an early-career scientist to develop my independent research program and attract trainees to my laboratory to take up careers in infectious disease research with a focus on medical mycology, an unmet clinical need. This award will therefore have a significant impact on my career and those of new scientists whom I supervise during the course of the fellowship.